Crowdless: Hyper-local mobility data to support Economic Recovery

The _'Crowdless: Hyper-local mobility data to support economic recovery'_ project is designed to accelerate the experimental development of consumer and enterprise solutions which use predictive modeling to help UK businesses manage crowds, predict demand and make investment decisions.

Crowdless's goal is to use 'crowdedness' data to restart the UK economy by restoring consumer confidence and supporting business planning and operations.

The product is built by Lanterne, an award-winning social enterprise, that specialises in geospatial data. We've been supported by the European Space Agency's Business Incubation Centre UK managed by the Science and Technology Facilities Council (part of UK Research and Innovation), the University of Oxford, the London School of Economics, and Santander Universities.